Practical Synthetic Biology: Plants, Agriculture and the Environment

Technical abstract
Recent technical advances in biology have given rise to a different class of cellfree and transient expression systems that are both cheap to deploy and have huge potential benefit for the provision of a wide variety of diagnostics, sensors, vaccines and research materials. We propose to bring together key UK and African scientists and application specialists to explore the development and deployment of these new systems, which (i) avoid the complications, delays and regulatory uncertainty associated with uncontained of GMOs, while (ii) providing high level, low cost training opportunities and capacity building.